Reducing Landfill Through Sustainable Innovation

An innovative technology to repair weaken or broken fibres in clothing. The aim of the project is to increase the longevity of clothing, reducing landfill through sustainable innovation.